Enhancing AI Assurance through Comprehensive Compliance, Risk Management, and Explainability Solutions

AI TrustGuard (AITG) is a **comprehensive AI-driven platform designed to address the growing need for AI compliance, risk management, and explainability** across various industries. As AI systems continue to permeate diverse sectors, ensuring adherence to regulatory requirements, ethical guidelines, and industry-specific standards has become increasingly critical. AITG aims to tackle these challenges by providing an extensive and automated solution for auditing, monitoring, and ensuring the trustworthiness of AI systems while fostering transparency and accountability.

The core innovation of AITG lies in its **unique combination of advanced machine learning** algorithms, and **domain-specific expertise**. This powerful fusion enables AITG to offer a comprehensive and automated solution for AI system auditing, which is more efficient and scalable compared to traditional, manual auditing methods. By reducing the auditing process time significantly, AITG stands out as a cutting-edge approach to managing the complex and dynamic nature of AI systems.

AITG further differentiates itself from alternative solutions through its **real-time monitoring** and alerting capabilities, empowering businesses to proactively address compliance and risk-related issues. Moreover, its suite of **explainability tools** promotes transparency and responsibility, allowing organizations to understand and explain AI-generated decisions, a feature rarely found in other solutions.

AITG caters to a vast **market opportunity**, given the increasing reliance on AI systems across industries such as finance, healthcare, retail, and more. As AI adoption continues to grow, so does the demand for **robust compliance** and **risk management solutions**. AITG addresses this need by offering a comprehensive platform that not only ensures adherence to regulations and ethical guidelines but also promotes transparency and trust in AI systems.

Additionally, AITG offers an **affordable** solution due to its automated nature, which significantly reduces the time and resources required for AI auditing and monitoring compared to traditional methods. This efficiency translates into cost savings for businesses, making the platform a more attractive option. Furthermore, the potential cost savings from **avoiding regulatory penalties**, reputational damage, and operational risks make AITG a worthy investment.

In summary, AITG represents a detailed and comprehensive solution to the growing need for **AI compliance and risk management**. Its unique blend of advanced technologies, real-time monitoring, and explainability tools sets it apart from competing solutions, while its cost-effectiveness and scalability make it an appealing and investable option. By embracing AITG, businesses can ensure responsible, ethical, and secure AI adoption, ultimately **benefiting various industries and the society at large**.